University of Strathclyde & Datalytics Technology Limited

To develop an Energy Account for Smart Cities which is a demand and supply forecast of what energy will be consumed by communities and how that energy will be sourced. To develop a dynamic grid load model that focuses on the safe and secure supply to communities.